KidoLit

As a parent, you want to encourage your child's imagination and love of reading. With KidoLit, you can do just that by creating a one-of-a-kind children's book that's tailored specifically to your child's interests and needs. Our innovative AIs can generate original stories and custom illustrations, making it easy for you to bring your child's book ideas to life. The final result is a unique and engaging book that your child will love, and that can be self-published on Amazon and printed on demand.

Using KidoLit is simple and straightforward. On our website, just provide us with some basic parameters, such as your child's age range, desired story theme, main character's name and personality traits, and let our AI do the rest. In no time at all, you'll have a fully fleshed-out story and accompanying illustrations, ready to be turned into a beautiful book.

KidoLit is the perfect tool for parents who want to nurture their child's love of reading and encourage their imagination. So why wait? Help us kick-start this project now, and bring your child's book ideas to life with KidoLit!